Carbon Cluck-Char – Advancing Poultry Litter Management with Enriched Biochar for Emissions Capture and Sustainable Fertiliser Production

**Carbon Cluck-Char** is a circular farming project aimed at transforming poultry litter--an environmental and disposal challenge--into a valuable biochar product with multiple benefits. By processing poultry bedding through high-temperature pyrolysis, Carbon Cluck-Char will create a biochar that can be applied in both biogas production and as a sustainable fertiliser for arable fields, effectively creating a closed-loop system.

Working with partners across agriculture, technology, and biogas sectors, the project will also develop automated litter monitoring tools to help farmers best allocate biochar.

The collaboration will demonstrate how poultry farms can turn waste into profit, reducing costs associated with disposal and compliance while generating new revenue through sustainable fertiliser and energy sources.

This project ultimately supports the UK's agricultural resilience and commitment to circular economy practices.